Digestate Dewatering Trial

McKnight Transport plan to develop an anaerobic digester accepting food waste and chicken litter. We also plan to develop (on the same site, utilising the renewable heat and electricity) a nutrient reprocessing centre, where will de-water digestate and chicken litter to produce fertiliser and fuel pellets for the export market.With this TSB funding we propose to trial an American landfill leachate evaporation technology, to test whether it would be suitable for evaporating water from anaerobic digestate.